The Imperial College of Science, Technology and Medicine and LMK Thermosafe Limited KTP 25_26 R1

To create more efficient, lighter weight, and more sustainable versions of the THERMOSAFE(r) Induction Drum Heater, using advanced polymer composites, innovative manufacturing, and cutting-edge modelling techniques to boost sustainability and competitiveness.